Proof of concept for a new process to recover metals from furnace slag & dross with a 90% energy saving

Slag is a by-product of metal smelting, and several 100,000 tonnes of it are produced every
year in the process of refining metals and making alloys. Slag usually takes the form of a
loose aggregate with lumps of varying size. Slag contains impurities from the metals, which
float to the top during the smelting process. Also, slag forms a protective crust of non-metallic
& metallic oxides on the surface, protecting the liquid metal underneath from oxidation.
When smelting is complete, the slag is skimmed off and deposited in a slag heap to ‘age’.
Slag actually has many uses, and rarely goes to waste, but it is used in low value applications
such as ballast in concrete and in aggregate road materials. However, slag retains significant
amounts of metals, and these are sometimes recovered by re-melting the slag, but this is
extremely expensive with a very high energy burden.
Our idea is to use a novel technology to selectively break down the non-metallic components
of slag from the metallic particles. This novel technology was originally developed to recycle
waste glass and is relatively new, and has not been applied commercially to other materials.
We have carried out some simple tests and the results indicate there is some degree of
preferential reduction and separation of metal from non-metal particles.
Further research will allow us to explore the novel process more closely, and we believe that
with modifications the technology could be refined to treat a variety of different NFM slag
materials very effectively and should significantly improve metal recovery from all slag. The
metal recovery route will vary from material to material but almost any metal recovery from
slag could be achieved using our concept process route.
The benefits of the proposed process vs existing process are:
• 90% saving in energy cost
• Rapid local turnaround of material
• 90% cut in the carbon footprint
• Retain control of metal recovered.
• Enable smelters to recover more metal